Loughborough University And MacDermid Plc

To scale up and refine, for industrial operation, a recently developed process for conditioning plastics prior to metallisation, without carcinogenic and environmentally restricted chemicals.